Cyber Security 1

Accelero Digital Solutions Ltd is a software development house and some of its products are sold into the public sector. It is deemed essential that the company can demonstrate good standards and procedure with regard to security of its own internal networks as well as of hosted systems that it supports. Furthermore, it is essential that the company is able to demonstrate that its products have been developed in line with best practices in the field of cyber security.